3D Pose Estimation of body motion for brain disease Diagnosis (DPosED)

HYPOTHESIS: The complex non-linear kinematics manifest in whole-body movement can be used to differentiate neurological diagnoses such as stroke vs non-stroke causes of vertigo.